'Technology, Power and Law in the Cyber Domain: A Case Study on the COVID-19 Global Pandemic Response and its Implications for Securing Digital Rights

'Technology, Power and Law in the Cyber Domain: A Case Study on the COVID-19 Global Pandemic Response and its Implications for Securing Digital Rights